University of Leeds and Karro Food Limited

To develop a future health and performance forecasting tool for pigs, by quantifying predictors of individual animal health and performance, using data from a multi-platform monitoring system and machine learning techniques.